Rapid prototyping for gene assembly

Desktop Genetics is developing a rapid prototyping solution for biotechnology. Researchers in the industry require synthetic genes to engineer new biopharmaceutical drugs, high value chemicals and biofuels, but lack the tools to effectively make these genes. Constrained to buying them from service providers, they waste resources waiting for these to arrive, thus limiting their research.DeskGen's solution allows scientists to make genes reliably and rapidly, in-house. To ensure that this device provides scientists with the most seamless experience, and to ensure full integration across other pieces of laboratory equipment, DeskGen has partnered with design advisers to plan the development of a truly innovative instrument for Life Sciences laboratories. At DeskGen we are committed to providing the best solution for our customers and we believe this comes down to combining quality products with quality service and support.